Extending the durability of home-based dialysis

Home-based dialysis offers considerable benefits to patients, is less expensive than in-centre dialysis, and is much more profitable for dialysis manufacturers. However, serious side effects cause complications which limit treatment durability.

Invizius Limited is a Scottish biotechnology company focused on transforming dialysis care with novel solutions that reduce dialysis-induced complications and improve patient outcomes. This project focuses on the development of a solution for home-based dialysis that aims to reduce the therapy's effects and prolong its usefulness. If successful, the product will lead to significant quality of life gains for patients, substantial savings for healthcare payers and economic growth for dialysis equipment manufacturers.